University of Cumbria and Nurture Cumbria Limited

To produce a toolkit for reduction in carbon emissions in self-catering properties by engaging owners in best practice and installing and monitoring energy efficiency improvements.